3D printing point-of-care automat

The world's most cost-effective, climate friendly 3D print vending machine for health and social care equipment.

The all-in-one devices provide near-instant 3D printed equipment on-site at fixed or makeshift hospitals, GP surgeries, pharmacies and care homes across the world. Removing procurement and delivery delays by using point-of-care additive manufacturing using push button technology to 3D print equipment like hand-sanitiser bottles, brackets, head visors, genioplasty guides, and Personal Protective Equipment on-site, on-demand using simple interactive displays on the printer or remote commands sent from machines on the secure healthcare network. Equipping healthcare personnel, care providers and trusts with near-instant ability to response to major events like terrorist attacks, major infections and pandemics. Making ill-equipped healthcare teams a thing of the past.